Circular Inhibitors Removing Corrosion Sustainably (CIRCS)

Hexigone's patented technology is changing the world of corrosion protection with their smart active reservoir technology that increase the lifecycle of assets in a more intelligent manner.

Hexigone would like to investigate the use of a raw material that has historically gone to landfill or incineration, processing it into their intelli-ion technology. The intelligent-ion products are already replacing toxic heavy metal based inhibitors, providing assets with a longer lifecycle, reducing costs but also reducing the drain on the worlds resources. Hexigone would like to take this sustainability approach to their products and utilise raw materials that would result in 63% of the final product sourced from recycled materials.

The grant provided will enable the Hexigone team to expand their capability to investigate the waste materials stream and quickly make an impact, changing to the new material source at the end of 9 months. The results of the grant funded program would fast forward an idea to reality, by being able to create time with extra resource to solely look at recycled products as a credible source of raw materials for the Intelli-ion product range, accelerating an idea and impact by 3-4 years.